Intelligent Robotic Rehabilitation Systems

MEng course has covered several aspects of research and statistics in several modules and in addition to this my final year project has been within the Robotic Research group at the University of Birmingham and has necessitated learning to work with new research focused software's, support grant applications with the relevant research papers and working with statistical means of analysis.

The project that I am applying to research for is the Birmingham Gait Robotic Rehabilitation System
currently in development by members of the Robotic Research Group under Dr.Saadat. As part of
my final year project at The University of Birmingham I worked alongside members of this group in
several different roles.
I first helped contribute to a grant application for which the design of the robotic system had been
changed by a current PhD student and I designed the supporting structure and environment in which
the system would be used. I approached this challenge from a Human-Centred Design (HCD) as
outlined in International Standards, ISO 9241-210, 2011, a point of view which involved ensuring the
design utilised skills and expertise from a wide range of areas. This involved research into existing
models, the current field of rehabilitation technology and patient psychology to ensure that the
design was fit for purpose.

After this grant application was put in I worked on gait analysis of an experiment that had been
performed for the research group a few years ago. This data had been utilised in several ways in the
past but the goal of the current analysis was to compare the control subjects and the Stroke
Survivors via statistical means with the goal of using the results to validate or suggest improvements
to the current design of the BGRRS.
I wish to take this project further by bringing in a different set of skills to the group as well as
augmenting existing ones. This would mean that we would be able to build the device based off our
own research which would guide the project to ensure that the end design was something that
would be well suited to both the patients and physiotherapists and would also be achievable from a
financial and manufacturing point of view.
During this project, I would expect that we would need to fill gaps in the literature with our own
novel work to further our knowledge and expertise in the subject to ensure that the project is a
success. This would range from working on validating the design of robot against competitors to
show the improvements made, e.g showing correlation in increased degrees of freedom for the
ankle and an increase in rehabilitation in the user, to designing new control schemes and mechanical
features to realise these goals.